(Hi)Story of a Painting VR/AR series franchise

(Hi)story of a Painting is a Virtual and Augmented Reality series exploring the stories behind the world's iconic works of art. Each episode focuses on a single artist and their most renowned work. Narrated by contemporary creatives, each 15minute episode reveals the story of the artist's ambition, struggles and successes - uncovering themes from the artist's context and practice that resonate with our lives today - and aiming to inspire young adult audiences by showing that an artist can come from anywhere. The immersive and interactive DNA of the project, make it a learning tool tailored to young audience's sensibilities.